Machine Learning based Cybersecurity Human Risk Management (CHRM) platform

Security Awareness Training (SAT) has limited impact in reducing cybercrime, because it neglects the fact that every user is different. The current approach to targeting SAT is to ask explicit knowledge test questions and rely on users’ answers (often pure guesses), rather than analysing/measuring actual behaviour during training. This means SAT providers cannot identify specific human risk factors and allow targeted improvement actions. OutThink is different: it is the first Cybersecurity Human Risk Management (CHRM) platform. We use Machine Learning (ML), Natural Language processing (NLP), applied psychology, software telemetry, and future security system integrations (a key part of our project) to identify individuals’ attitudes/behaviours – both during training and daily security behaviours – and understand/measure individual human risk. Effective, targeted training will make humans part of the solution, not the problem, saving organisations €2.8 bn p.a. globally.